Eye-Inquire: Uncovering insights from expert teachers for effective Climate Change Education through Socio-Scientific Inquiry-Based Learning

Climate change has been a global issue that warrants urgent research and educational attention. The complexity between science, human, and environment makes Climate Change a real socio-scientific issue enabling students to build up knowledge, shape values, and take actions. To ensure student learning quality, it is important to uncover how expert science teachers design and accommodate students' Socio-Scientific Issues through inquiry-based learning. To apply for the ESRC-NSTC Collaboration Award 2023, two research teams are allied by scholars from National Taiwan Normal University (NTNU) and University of Southampton (UOS) with a common goal to share research expertise through offering workshops and collaboratively working on science education. The two teams would like to take a one-year period to build collaboration networks in facilitating science teachers' professional development and investigating their instructional expertise.
The two teams will arrange exchange visits, besides online meetings, to ensure the quality of research collaborations and educational benefits for both sides. The UK colleagues plan to deliver a workshop of inquiry-based learning design to researchers and science teachers who are interested in the topic in Taiwan. The Co-PI from the UK will also work with the Taiwan team in collecting and analyzing eye-tracking data. The Taiwan colleagues plan to conduct a seminar to guide the participating teachers in the UK to develop professions in facilitating students' inquiry through adaptive uses of technology-enhanced learning modules.
The project proposed to uncover how expert teachers support students' Socio-Scientific Inquiry-Based Learning (SSIBL) on the topic of Climate Change. The two research teams have been renowned for their long-term research work in fields of inquiry, socio-scientific issues (SSI), technology-enhanced teaching, eyetracking, so the joint project allows them to exchange research expertise. To fully understand teachers' behaviors (expert teachers v.s. novice teachers) made from their design thinking and instructional decisions, the collected data will include teacher journal entries before, during and after the lessons, teachers' attentional behavior collected from eye-tracking glasses, teacher-student classroom interactions, and teachers' post-lesson think-alouds, in addition to student learning logs in online learning platforms. These data will be coded and quantitatively modeled through an epistemic network analysis in order to capture a holistic understanding and explore connectivity patterns of expert teachers' instructional behaviors in facilitating student learning.
The two teams will take the ESRC-NSTC project as a networking foundation to extend future collaborations between two universities. A common research interest shall also be developed and pursued for another bigger grant application in order to make research findings encompassing diverse perspectives but seeking universal pedagogical suggestions for educators.